Functional proteomics of autophagy

Technical abstract
Autophagy is an important cellular response to nutrient availability and stress. It is frequently altered in many disease models including cancer and neurodegeneration. Autophagy is also required for life span extension. Autophagosomes are novel organelles formed during autophagy that mediate the autophagic response. We have recently proposed that autophagosomes are formed within omegasomes, novel membrane compartments enriched in phosphatidylinositol 3-phosphate and connected to the endoplasmic reticulum. Previous work in my lab has led to the isolation of omegasomes and the characterization of some of the proteins that are found there. This project will explore the function of these proteins during autophagosome formation.